Decoupled Green Energy Supply

The project is focussed on the use of ammonia as a carbon-free fuel, to fully decouple the supply and demand of electricity from fluctuating renewable energy sources. A small scale demonstrator will be designed and assembled, to evaluate the performance and scaleability of a system that accepts intermittent energy and delivers reliable matched base load electricity to meet demand. The key components of this local configuration are an “agile synthesis unit” which produces ammonia, a generator and internal combustion engine, suitable to use the stored ammonia to generate electricity on demand.